Real-time, Low Cost, Point-of-Care Biomimetic Sensors for Pathogen Detection within Clinical Settings, exemplified against Candida auris

There is an urgent need to develop rapid, inexpensive, point-of-care detection for the multidrug-resistant fungi found in the environment. Candida auris was first described in Japan in 2009. Since then it has caused hospital outbreaks in every continent. In April 2019, it was reported that eight Britons died from C. auris infections and 587 cases were reported in the US. It is a challenge to identify accurately in the clinical laboratory, is inherently resistant to frontline antifungals, and survives on patients' skin and in their immediate environment for weeks or months. It is a serious global health threat with a high mortality in invasive and bloodstream infections. Hospital control procedures have yet to be codified and eradication from the skin can be problematic.

This research will exploit the peculiar salt-tolerance traits of C. auris and the specific mechanisms it uses to recognise a host and then evade the host's defence systems to gain infection. We propose to use scalable manufacturing techniques such as embossing to make single-use, centimetre-scale sensing elements that mimic infection sites' microstructure and chemistry. C. auris has been reported to secrete several hyphae-inhibiting metabolites. These will be exploited to trigger enzymatic cascade reactions and elicit a colour change

Potential impact
There are numerous beneficiaries of this Advanced Biomedical Materials CDT. Firstly and of short term impact are the PhD students themselves. They will receive extensive research specific and professional/transferable skills training throughout the 4 years of the programme. They will have access to state of the art facilties and world leading academics, industry and clinicians. The training and potential placements are designed to maximise the impact of their research in terms of dissemination and movement of their research along the translation pathway.

Longer term benefits are that this distinct cohort will become the future UK Biomedical Materials leaders and be able to use their bespoke training and network within the cohort to collaborate on future worldwide funding opportunities and drive UK research in this area.

UK and international academics will benefit as they will gain the next generation of highly skilled postdoctoral researchers with knowledge and expertise not only in their specific research area but of industry, regulatory and clinical aspects.

UK and international industry will benefit - in the short term they will gain academic based research to further develop products and in the longer term have a pool of highly skilled graduates.

Clinicians will benefit from collaborative research and also the development of new and novel products to enhance the treatment of a variety of trauma and disease based needs from biomaterials.

The public will benefit as end users as patients that will have their quality of life improved from the products developed in the CDT and will be educated in novel technologies and materials to repair the human body. The UK economy will benefit from the reduced healthcare costs associated with the new and improved medical products developed in this CDT and subsequently from the trained graduates. The UK economy will also benefit from the increased revenue from medical sales products from the UK industrial partners we will be working with.

The impact of this CDT will be realised by direct academic, clinical and industrial engagement with the students allowing efficient and state of the at training and fast translation of developing products. Students will also be trained in knowledge exchange and will use these skills to disseminate their research to, and liaise with, the key stakeholders - the academic, industrial, clinical and public sectors. We will ensure widening participation routes are addressed in this CDT in order to include equality and diversity not only in our initial CDT student cohort but in future researcher generations to come.